Sheffield Hallam University and St Luke's Hospice AKT3 2024

To propose systems and processes to understand circular fashion within the Charity sector, reducing waste, maximise donation value and to effectively communicate impact.